A school-based education programme to reduce salt intake in children and their families

Cardiovascular disease (i.e. strokes, heart attacks and heart failure) is the leading cause of death and disability worldwide. Raised blood pressure is a major cause of cardiovascular disease, accounting for 62% of strokes and 49% of heart attacks. Dietary salt intake is the major factor that increases blood pressure and is largely responsible for the rise in blood pressure with age.

Although cardiovascular events occur most frequently after the age of 40 years and the prevalence of hypertension is very low in children, the origins of hypertension and cardiovascular disease occur in childhood. Accordingly, the greatest long-term potential to reduce these conditions is to initiate prevention activities in youth. Such a public heath strategy aimed at preventing or slowing the progression of rising blood pressure altogether would have enormous benefits.

Previous studies have demonstrated that salt intake plays an important role in regulating blood pressure in children. A lower salt diet in children could prevent the development of hypertension and cardiovascular disease later in life.

Despite the evidence above, there is no reliable data on how much salt children are eating now and no strategy on how to keep children on a low salt intake.

We propose to carry out a cross-sectional study to determine the current salt intake in children by using the gold standard method, i.e. measuring 24-h urinary sodium. Furthermore, we will carry out a randomised trial to determine whether an education programme targeted at school children can lower salt intake in children and their families.

Our study will be carried out in China which is the largest low- and middle-income country in the world. The successful completion of our study will be the start of a national salt reduction programme which will reduce salt intake both in children and in adults. Furthermore, our salt reduction programme could be adopted by many other low- and middle-income countries. A modest reduction in salt intake across the whole population will lower population blood pressure and prevent many thousands of strokes, heart attacks and heart failure each year, and also lead to major cost-savings to individuals, their families and the health services.

Technical abstract
The first phase of our proposal is to carry out a cross-sectional study in 400 primary school children with age of 7 to 11 years, to assess salt intake by measuring 24h urinary sodium excretion. We will also measure blood pressure (BP), height, weight, hip and waist circumference using a standard protocol.

The second phase is to carry out a cluster randomised controlled trial in 240 children aged 10-11 years. After baseline assessments including 24h urine, BP and anthropometry, schools will be randomly allocated to either the control or intervention group. Additionally, both parents and grandparents of the participating children will be invited to take part in the study.

Intervention group: Our target is to lower salt intake by 20% for both children and their families. The intervention will be delivered to school children who will be empowered to persuade their parents and grandparents to reduce the amount of salt used during food preparation. The intervention consists of two components, i.e. classroom and family.

Control group: All children, their parents and grandparents in the control group will have the same measurements as those in the intervention group, but no salt awareness education will be given.

Duration and follow-up: The duration will be one school term, i.e. 5 months. All measurements made at baseline will be repeated at mid-term and again at the end of the trial. The biochemist who performs the measurements of urinary electrolytes will not be told which group the participant is allocated. The use of automatic BP device will minimise observer bias with BP measurement.

Outcomes: The primary outcome is the difference between the intervention and control group in the change in 24-h urinary sodium from baseline to the end of follow-up. The secondary outcome is the difference between the two groups in the change in BP.

Potential impact
Humans only need a very small amount of salt from the diet, i.e. less than 1 g per day to maintain normal physiological function. However, the vast majority of the population including children eat far more salt than they need (on average most adult populations in the world eat 9-12 times that level). This high salt intake increases blood pressure and thereby increases the risk of cardiovascular disease such as stroke, heart attack and heart failure.

Our study will develop a new approach to reduce salt intake both in children and in adults. The immediate benefit from a reduction in salt intake is to lower blood pressure. For adults, this will have an immediate and significant benefit on reducing the risk of suffering a stroke, heart attack or heart failure. For children, a lower salt intake will prevent the development of hypertension and thereby cardiovascular disease later in life.

Because almost everyone eats far more salt than they require, almost everyone stands to benefit from a reduction in salt intake. From a population viewpoint, even a modest reduction in salt intake across the whole population will have a large impact on reducing the appalling burden of cardiovascular disease in the population.

Furthermore, it has also been demonstrated that a reduction in salt intake not only saves lives, but also saves money to individuals and the health service. To put the magnitude of the potential benefits in context, a paper in the Lancet demonstrates that a modest reduction in salt intake is more, or at the very least just, as cost-effective as tobacco control in terms of reducing cardiovascular disease - the leading cause of death and disability worldwide.